Plytime AI Tutoring

* Plytime Learning is an online learning platform with a mission to improve effectiveness and affordability in education. Our current platform is proven by external research conducted by Manchester Metropolitan University (MMU) to be significantly more effective than traditional support methods.
* This innovation will see the development of a bespoke AI-tutor focused on experiential learning and growth mindset. It will provide faster issue resolution for students than waiting for human intervention, and will reduce the cost burden on human support.
* In order to improve equality and inclusion, integrating an AI tutor into our current platform will allow for students to receive the support they need, regardless or background or ability, either at home or in school
* Initially developed for primary maths, it will set the framework for our future subject and geographic expansion.